The People's Pier: The popular culture of pleasure piers and cultural regeneration through community heritage

'The People's Pier' is a research project that investigates community piers as an emerging form of community hubs. It focuses on two related aspects of the pier and community connectivity; first how communities of place may be strengthened in their confidence by taking collective action to safeguard a local heritage asset like the pier and second how the community pier and its popular culture heritage can be utilised to build positive relationships across different groups and empower the community. However, regeneration processes are complex and not always inclusive; they can be both divisive and inequitable. The project will therefore also explore processes of disconnection and conflict around the pier as a community space.
Community ownership enterprises are often regarded as an outcome of an existing community's collective effort and ability to rally around a common interest. This project takes a different view by considering how communities connect and emerge through community ownership and related processes such as collective action to 'save' and develop the pier. Such processes involve both connections and disassociation and may be understood as a community making processes in themselves.
Further, the project seeks to explore how the rich popular culture heritage of seaside leisure piers can be used as a resource for the benefit of the community. In doing so the proposed project opens up new areas of enquiry within the Connected Communities programme. It places popular culture at the heart of community building and it affirms popular culture as part of a community's cultural heritage, thus challenging traditional perspectives on heritage.
This research is conducted in collaboration with two community partners who are at different stages of realising their goal of restoring, developing and sustainably running a community enterprise pier: The Hastings Pier Charity and The Clevedon Pier and Heritage Foundation. Together we have identified some of their immediate and more long-term challenges. These include: activities to engage the respective local community beyond a core group of grassroots advocates; points of tension between different potential audiences and stake holders as the pier begin life as a new type of space - the pier as an urban community space; strategies around making the popular culture heritage of these historic environments resonate with contemporary audiences beyond a nostalgia for the Victorian heydays of pier enchantment.
Taking this view, we are building on the Connected Communities perspective that heritage is in our communities. But the project is not just looking back, it is primarily interested in how the current and future experiences of the community piers can be enriched by its popular culture heritage. The project also deliberately seeks to find ways of engaging with the whole of the piers' past, by giving emphasis to their more recent, post-war cultural history, which is often overlooked.
The research is set against a background of wider debates about culture-led regeneration. Following the demise of the British seaside holiday and the decline of other coastal industries, the local communities of Britain's seaside resorts have for decades been associated with physical disintegration, with financial decline and social deprivation. The success of the Hastings Pier community shares scheme, and other similar community ownership ventures, suggests however that local seaside communities take action that actively contributes to regeneration. Whilst the broader scope of government investments or trends in seaside tourism contextualize this project we are primarily interested in the remarkable resilience demonstrated by local community organisations mobilizing around the most iconic of seaside landmarks the pleasure pier, as exemplified by the community piers of Clevedon and Hastings and the potentials that opens up for generating, sustaining and developing community engagement.

Potential impact
The PI, CO-Is, community partners and advisor have carefully developed a set of pathways to impact that are achievable within the limited duration and recourses of the project (see pathways to impact).

The proposed project introduces new communities to the Connected Communities programme through a clearly demarcated two case study approach, but the theoretical and practical framework set up in this small pilot study has the potential to be expanded on in future projects that would involve a larger circle of stake holders. The convenor of the People's Piers UK informal network, Jesse Steele, has written to confirm there is already interest in our propsed research and that they would be interested in being involved on a follow-up to the current proposal.

The proposed research is also of specific interest to stakeholders (including policy makers and community groups) within the heritage industry, regeneration initiatives and the area of community-based ownership, because of its cross-cutting themes of community ownership and management of heritage assets and community led regeneration initiatives.

Its broader theme of seaside popular culture and heritage resonates with much wider audiences with an interest in the British seaside and its history, evidenced not least by the enduring popularity of BBC two's production 'Coast' (9 series since 2010).

The immediate impact will be the contribution the research will make towards the experiential and engagement objectives of the community partners. Approaches to outreach that are informed by the research data generated and its theoretical contextualisation will be tested and potentially have a positive impact on the organisations' realisation of its aims as well as enhance the experience of the target groups.

The project will develop a set of methodologies and research design which will, alongside the results of the project, be embedded into future, scaled up follow on projects. We very much aim to build enduring relationships between the local communities and the research institutions.

The two core impacts, derived from the research as a whole are:
1) Connecting community pier organisations resulting in knowledge-exchange and the identification of practices for other communities to utilise as they consider community enterprise.
2) A means of utilising the popular culture heritage of the seaside piers to engage with groups in the local communities that the community groups have identified as under-represented in their target audience, thus further empowering the people's pier organisations in the work they for the benefit of the community.

The results of the popular culture heritage archive research (conducted in collaboration with established teams of volunteers who are already building oral history repositories and digitalising visual material) will first and foremost inform the organisations' engagement with young audiences but will also be of interest to the local communities of Hastings and Clevedon more broadly, as well as academics such as musicologists, cultural historians and landscape historians of the 20th century.